Mi.Mu Gloves voucher

Mi.mu Gloves are wireless, sensor-enabled gloves for creating and performing music through movement and gesture. We have designed a fully working prototype which is currently being used by a select group of collaborator musicians. The demand for the mi.mu gloves is growing and with the support of the innovation voucher we want to work with an external expert to guide us through the process of developing a manufacturable product from our prototype. This help will allow us to move from a research and development phase to a position where we can take our glove to market.